Developing next generation genetic improvement tools from next generation sequencing

Technical abstract
The UK dairy research and industrial sectors, as well as RCUK, will invest heavily in sequence data in the coming years. This proposal will ensure that the infrastructure and strategy underpinning this investment is optimal. The platform generated will allow for the combination and analysis of both genotype and sequence information on the UK (dairy) cattle population, and will serve as a technology example for other livestock species. There are three components to this proposal. The first will develop a strategy for collecting sequence information across a whole population. The second will put in place the infrastructure required to handle, share, analyse, and utilise inter(national) shared sequence data within the UK dairy breeding and research communities. The third will evaluate the ability of sequence data to increase the accuracy of genomic selection and the power of genome wide association studies in national dairy cattle populations. Through these activities this project will develop the strategy, infrastructure, and expertise for sequence data required by the UK breeding sector and through this will help maintain world class standards in both the science and application of dairy production in the UK.

Potential impact
The future sustainability of the UK dairy industry relies on farmers being able to respond to key market signals and future developments in genetic improvement tools are likely to be a key. The partners have successfully worked together to deliver R&D that drives the ongoing changes in the genetic and genomic improvement tools used by farmers. For example, SRUC has delivered information on, and produced, practical dairy selection tools, particularly the inclusion of fertility, health, welfare and survival traits. Adoption of new indexes have improved animal health and welfare and economic performance compared to continued use of previous selection practices, and has cumulatively reduced greenhouse gas emissions per breeding animal by 1.4%/yr. The overall annualised economic benefits of the genetic improvement that has taken place in the years 1980-2009 is worth £127 million/year to the UK dairy industry.
Globally and within the UK dairy production is important both commercially and for research. Dairy genetics is particularly important for research because, due to its high commercial value, it serves as a model species for all other livestock. For example, dairy cattle breeding was the first to widely adopt genomic selection and was the sector that undertook many of the innovations in genetic and genomic evaluations.
Sequence data is expensive and therefore requires a unified approach involving all stakeholders. In dairy this includes research organisations, farmers, private companies, levy boards, and research funding agencies. In this proposal we will bring these groups together by developing a unified strategy for the collection, handling, and utilisation of sequence information within the UK dairy industry.
(i) The academic community. Sequence data is of great value for the prediction and understanding of quantitative traits. However, small islands of sequence data are of limited value on their own - to benefit from sequence huge quantities are needed - quantities that are far beyond the scope of a single researcher or a single research project. This proposal will put in place the strategy and infrastructure to generate the quantities of sequence data that is required by current and future researchers.
(ii) Commercial sequence and genotype providers. Companies providing SNP or sequence data will be able to add value to the data that they generate.
(iii) Society. All members of society who work to improve or depend upon the competitiveness and sustainability of agriculture will benefit from the downstream practical applications. The application of the research by breeding organisations will lead to faster and more sustainable genetic progress, leading to healthier food, and food production that is more resource efficient and affordable. Increased efficiencies in agriculture has direct societal benefits in greater food security with less environmental impact.
(iv) UK science base. The proposed research will provide a platform for increased R&D capabilities in the UK, maintaining its scientific reputation and associated institutions, with increased capability for sustainable agricultural production.
(v) Training. The proposed research will be embedded within training courses that the investigators are regularly invited to give, and the post-docs and programmer working on the project will have the opportunity to be trained in world leading livestock genetics community in a cutting edge area of research. Further, this project is aligned to delivery of already awarded projects (involving postdocs and PhD). This cohort of early career researchers will greatly benefit from the activity of the community.
(vi) Funding agencies. Funding agencies will be required to fund sequence data in the coming year. This research will put in place the tools and ideas required to optimise this. investment and to maximise its complementarity to investments from other organisations (e.g. breeding companies).